WAVE

The WAVE project is **designing and testing** ways to help people to manage cognitive, emotional and physical anxiety symptoms, wherever they are.

Through a **smartphone application integrated with peripheral XR technologies,** WAVE reimagines how this ubiquitous technology can be used to greater effect in the management of mental health, for mass-market adoption, helping people aged 13+, 65+ and everyone in between.

We already know that anxiety is on the rise, particularly in the wake of COVID19\. We also know that individuals on average check their phone every 12 minutes, often to quell boredom, loneliness, and anxiety. Yet oftentimes this does not ease symptoms, instead it makes them worse. WAVE will turn this habitual consumer behaviour on its head by providing anxiety relieving XR content, improving on state-of-the-art smartphone applications.

**Our foreground research into the current XR wellbeing market and the likely prevailing consumer trends, indicate the following innovations are needed to improve the current state-of-the-art:**

* Mindfulness based smartphone applications reaching mass-markets such as Headspace and Calm do not currently support XR plug-ins which could help users to achieve greater external attentional focus which is key to achieving mindfulness.
* A high proportion of XR wellbeing innovations focus on leveraging VR, which does not address how to manage anxiety symptoms in the moment wherever users happen to be. Neither does it offer an affordable mass-market solution since headsets are still at relatively low levels of market penetration.
* Many products do not offer scientifically robust mindfulness content. i2's cutting-edge research over the last 20+ years shows that water-based mindfulness content is an underexplored area for lowering cortisol and aiding restoration and mindfulness.

Given this compelling evidence. **Through WAVE we will:**

* Thoroughly evaluate mechanisms and content (in different combinations) which support relaxation in younger and older consumers
* Audience-test a range of prototypes which bring to life water-based content and the XR mechanism(s) which can be augmented with a smartphone and are most likely to effectively reduce anxiety across a range of contexts. (_It is expected we will test the success of haptic integrations on a smartphone, spatialized audio and visual content with our defined target market.)_
* Develop a unified prototype solution as well as a formal specification and roadmap towards WAVE's full development and commercialisation (through follow-on RD&I); and,

* Disseminate our findings to best benefit the UK's health sector, and end users